Control and thermodynamics of quantum systems

Control and thermodynamics of quantum systems are essential in the realm of quantum physics and quantum computing. Control refers to the manipulation of quantum states and dynamics, a critical aspect for developing quantum technologies. Techniques such as quantum gates and quantum optimal contro are employed to control quantum systems. Thermodynamics, on the other hand, deals with the fundamental principles governing energy exchange and heat in quantum systems. Understanding how these principles apply at the quantum scale is crucial for optimizing the efficiency of quantum devices. Together, control and thermodynamics play a pivotal role in harnessing the power of quantum mechanics for future technological advancements.